University of Essex and Thomas Thomas Films Limited KTP 21_22 R4

To develop and embed expertise from Psychology, Health & Social Care to direct the design of, and evidence the efficacy of, our offer to people living with dementia and their associated stakeholders.